PhD in Organic Chemistry: Conformational Analysis of Aromat ic Oligoamide Foldamers, and the Synthesis and Study of Stimuli-Responsive Foldamers

Synthetic oligomers that adopt stable helical conformations are termed "foldamers" and they have been used in a wide range of applications in a diverse array of fields including materials chemistry, supramolecular chemistry, synthesis and nanotechnology. However, to date most of their applications have been based in the solution based but, in recent years, the emerging solid state applications of foldamers in crystal engineering, as organogels and transmembrane nanopores for mass transport, have excited great interest. Despite the growing importance of the solid state applications of foldamers studies into the crystalline behaviour of these supramolecular scaffolds as limited. This lack of data limits our understanding of how these systems behave in the solid state which restricts our ability to design and operate these scaffolds for solid state applications. Herein, the candidate will conduct extensive studies into the solid state behaviour of 2,6-pyridyldicarboxamide/azobenzene foldamers using single crystal X-ray diffraction analysis. Specifically, the candidate will undertake detailed investigations about the role of solvent to ascertain the solvatomorphism properties of these systems including polar protic solvents (e.g., methanol), polar aprotic solvents (e.g., acetone, DMF, DMSO) and apolar aprotic solvents (e.g., toluene). The candidate will also study the development of novel metallofoldamers using a range of metal centres including sodium and lanthanides and they will be studied in solid state and in solution, where possible. In this work, a wide array of spectroscopic and analytical techniques are used to study these systems including NMR, UV, IR, fluorescence and circular dichroism spectroscopy and single-crystal and powder X-ray diffraction analysis.